Transport Systems Catapult Limited Interim Funding - Property Establishment

To provide a grant (and guarentee in favour of the landlord) to the Transport Systems Catapult to meet the costs and obligations of the proposed Premises and fit out.